Transformational change in railway inspection and defect lifecycle management through the development of novel algorithms to unlock automated temporal defect analysis

Experimental development of novel computer vision algorithms that will lead to a fully automated and autonomous system for inspection, managing and reporting defects temporally on Great Britain's railways.